OpenCell: SARS-CoV-2 CONTAIN mobile testing labs

Open Cell has developed CONTAIN labs: high-throughput SARS-CoV-2 testing laboratories using laboratory automation to increase testing capacity whilst maintaining the high standards of testing in current accredited central testing facilities. CONTAIN (CONtainerised Testing with Automated Inspection and Notification) labs will augment existing testing facilities and reduce the burden on NHS hospitals by providing additional testing to meet private-sector demand. A single lab can deliver 2,400 tests a day with just one operator. The labs are constructed from shipping containers which can be rapidly redeployed to any location needed.

We are facing an unprecedented situation, driven by a global pandemic. We need to act immediately to limit public harm. Moves to relax social distancing without mass testing would return the UK to an exponential growth in infections. Mass testing is one of the most important ways to reduce pressure on the healthcare systems, to ensure that quarantining can take place as early and as effectively as possible and that lockdowns can be lifted.

--Extension for Impact--

After the success of the original project, an extension is under way to deliver further improvements to the CONTAIN system. The laboratory has proven capable of delivering high quality COVID testing with a high throughput, fast turnaround time and low operator burden, leading to a lower cost-per-test than any other known service. Development during the extension of the project focuses on optimisation of the workflow and assay, with particular attention paid to next-generation automation techniques and research and development of a new in-house assay. These improvements will further reduce the cost-per-test and increase testing capacity, helping to make testing more widely available, and allowing people get back to work safely and with confidence.